Developing multiplex genome editing in the chicken using serial surrogate host mating

The chicken represents an important source of protein worldwide and is the backbone of rural households in low and middle-income countries. Poultry flocks are susceptible to a plethora of deadly microorganisms threatening their health and welfare, which leads to weakening the agro-economic status of not only for breeders and farmers in low and middle-income countries, but also for breeding companies and farmers in high-income countries. Recently, genetically modified chicken was produced, which has proven a useful research tool for the avian research community. The initial steps to making the genetically modified chicken were inefficient and lacked precision and were based on transgenes. The development of site-specific nucleases (ZFN, TALEN, and CRISPR/Cas9) enables to manipulation of the avian genome more efficiently and precisely at the specific location of the genome without leaving a transgenic footprint.
We have established a workflow for generating genome-edited chicken by injecting genome-edited primordial germ cells (PGCs) into the surrogate embryos that need two rounds of breeding taking around 2 years. It is because there is a competition between endogenous PGCs to edited PGCs for germline transmission. To eliminate this relative competition and reduce time, we have generated two sterile chicken surrogate host chicken lines that either does not have their own germ cells or can be ablated of germ cells using an inert chemical compound. As technological advancement in this field, we established a pipeline of direct mating of the male (Sire) and female (Dam) surrogate hosts (SDS) produced pure genome-edited offspring deriving from the exogenous edited PGCs in a single generation. Using this approach, we produced two breeds of chicken homozygous for genetic edits controlling two feather traits in a single generation in around six months.
We now aim to advance and refine this pipeline by establishing a multiplex genome-editing platform in chicken using serial surrogate host mating, targeting multiple loci associated with the disease resistance phenotype of economically important poultry diseases and productivity traits.
Based on our preliminary data, we propose four objectives. Firstly, we will optimize parameters for multiplex genome editing in chicken PGCs by both simultaneous and serially editing multiple genes of interest. Secondly, we will characterize the multiplex edited PGCs by sequencing to assure that there are no chromosomal rearrangements. Thirdly, we will generate multiplexed genome-edited chicken in a single generation using sterile surrogate host mating. Fourthly, we will create multiplex genome editing chicken while preserving genetic diversity by adopting the recently developed pooled gonadal PGCs approach thus preventing inbreeding depression, immediate loss of fitness, embryonic viability, and fertility.

This multiplex serial genome editing technology in chicken has the potential to be transformative in its impact to agriculture and the biotechnology sectors.

Technical abstract
Genome editing is a promising genetic engineering tool to enhance the health, welfare, and productivity of poultry species thus assisting in securing global food security. Our lab has established an efficient workflow for generating the live genome-edited chicken. We have demonstrated that the injection of genome-edited primordial germ cells (PGCs) into surrogate embryos can produce a percentage of live genome-edited chicken. Recently, we generated the iCaspase9 sterile chicken surrogate host in which the own germ cell lineage can be conditionally ablated by the introduction of a chemical dimerization compound and only propagate the injected exogenous gene-edited PGCs. Subsequently, direct mating of the male (Sire) and female (Dam) surrogate hosts (SDS) produced pure genome-edited offspring deriving from the exogenous edited PGCs in a single generation. Using this strategy, we produced two breeds of chicken homozygous for genetic edits controlling two feather traits in a single generation. Here, we aim to advance our existing genome-editing pipeline of chicken and develop a platform for the efficient generation of multiplex genome-edited chicken. We will first standardize conditions for multiplex genome editing in chicken PGCs by both simultaneous and serially editing of multiple genetic loci. We will verify the chromosomal ploidy and any chromosomal rearrangements of multiplex edited PGCs. We hypothesize that we can generate edited PGCs lines targeted at multiple genes of interest and create multiplexed edited chickens in one generation through mating of sterile surrogate hosts. We will generate multiplex genome editing chicken while preserving flock genetic diversity by breeding multiplex edited G0 sire with dam having pooled heterologous genotypes and vice versa to create outbred multiplex edited chicken while reducing the number of chicken bred to generate the outbred population.